Applications of Number Theory and Probability in problems in Mathematical Physics

First observed by the physicist and musician Ernst Chladni in the 18th century, the nodal structures (also referred to as the Chladni Plates or Chladni Modes) appear in many problems in engineering, physics and natural sciences. The nodal patterns describe the sets that remain stationary during membrane vibrations, hence their importance in such diverse areas as musical instruments industry, mechanical structures, earthquake study and other fields. For example it is believed that the symmetries of musical instruments' nodal lines reflect or infer the beauty or quality of their sound. In addition, empirical observations show that the maximal destruction or damage inflicted by earthquakes is along nodal patterns, and hence they are important in a city planning considerations and related issues. They also arise in the study of wave propagation, cosmology, and astrophysics; this is a very active and rapidly developing research area.So far, the nodal structures have been mainly addressed in the physicists' literature. In his seminal paper, Michael Berry (1977) suggested that the behaviour of the nodal patterns corresponding to the high frequency vibration on chaotic-shaped membranes (meaning that the trajectory of free particles is equidistributed on that membrane; this, for example, excludes the sphere and the torus) is universal, and corresponds to the Random Wave, studied earlier by Longuet-Higgins as a model for ocean waves. Extensive numerical experiments confirm his predictions. Later, Blum, Gnutzmann and Smilansky (2002) studied some aspects of nodal structures numerically; in particular, they distinguish between the chaotic case and the completely integrable one (such as the torus or the sphere; here the dynamics of the free motion is well understood). Following this work, Bogomolny and Schmit (2002) introduced the elegant percolation-like model, that explains some of the aspects of nodal patterns discovered by Blum-Gnutzmann-Smilanky. Despite the fact that, thanks to those efforts, a lot is understood about the nodal structures, only few rigorous statements are known.In this research I propose to investigate the nodal structures with mathematical rigour. In particular I would like to find some evidence that would either support or contradict the physicists' predictions and empirical observations.

Potential impact
I propose to study some classical questions in physics, all related to nodal structures, with mathematical rigour. The subject of nodal structures is a classical subject both in physics and mathematical physics since Chladni (18??), and Berry (1977), that gained resonance recently, following an empirical study by Blum, Gnutzmann and Smilansky (2002). I wish, for the first time, to make the relation between Berry's Random Wave Model and the nodal structures, rigorous.Furthermore, the problems I propose to study are directly related or linked to the vast subject of zeros of random functions, a classical subject in probability theory, since Wiener, Littlewood and Offord, and Erdos. In addition to the intrinsic interest, the study of the geometry of random spherical harmonics may be used as a device for Gaussianity test of an isotropic random field, such as various fields treated by cosmologists. Therefore my expected results may be exploited in cosmology, e.g. testing the Big Bang model for the Universe.Thereby, my research is expected to significantly impact various fields of physics and mathematics, especially those related to Quantum Chaos, and, in addition, probability and cosmology.In general, the mechanisms by which theoretical sciences, such as mathematics, trickles down to applications, are very long-term and in many instances indirect. In addition to the intrinsic value of the problems treated, the technology developed and used to solve them might prove invaluable in practical applications in applied mathematics, engineering and other sciences of a practical nature.